Environmental and Performance Impact of Direct use of Used Cooking Oil (UCO) in 44-tonne trucks under real world driving conditions (EPID)

This collaborative project proposes to exploit the value in Used Cooking Oil (UCO) by creating a renewable fuel solution for use in return-to-base 44 tonne articulated vehicles in a way that is innovative and provides greater Green House Gas savings than any other liquid fuel. United Biscuits has joined forces with Biomotive Fuels and University of Leeds, supported by a number of partner companies (bioltec, Fuchs Lubricants UK plc, The AA, Convert2Green Ltd) to demonstrate benefits that cannot be achieved with conventional UCO biodiesel. The Research and Development work to be undertaken by the academic partner will provide essential technical and operational information and tools which will not only inform the partnership how best to implement and optimise the solution with modern diesel transport engines, but also underpin the carbon savings and reinforce the whole viability of the UCO renewable fuel.